Neurosymbolic Enthymemes

Argumentation is fundamental to reasoning and communication. However, arguments are often based on implicit assumptions, potentially leading to misunderstandings. By leveraging techniques from both neural and symbolic AI, we aim to uncover these implicit assumptions, leading to safer and more transparent interactions both between humans and AI systems.